(MULTIBEAM) Multi-beam advanced laser material processing for high precision and high throughput production processes

MUTLIBEAM will primarily focus on commercialising recent advances made in precision laser structuring of piezoelectric materials for volume manufacturing of high-resolution ultrasound endoscopes. The project will design/productionise a new laser process head to incorporate all recent advances which have been lab-validated in prior project PA64\. The new advanced laser process head will also be highly suitable for production of many other devices which require the critical combination of high precision and high production throughput using ultrafast lasers. The commercial focus will be on high value ultrasound transducers and other biomedical/pharmaceutical device manufacturing.